Rapid, specific and sensitive tests for water borne pathogens

Detection of waterborne pathogens is a routine part of environmental monitoring yet it is an
area with obvious room for improvement but which has seen little innovation in recent years.
Bacterial screening tests at the point of collection (e.g. swimming pools, rivers, lakes, wells)
are generic so they detect all species, regardless of whether that species is a danger or not.
After a positive result, samples are taken back to a central laboratory where confirmation of
the result often takes at least a day. In the case of a harmless species, swimming pools, lakes
and beaches can be reopened, but only after being unnecessarily closed. In the case of
confirmation of a dangerous species, the results often come too late; a lot can happen to water
quality in a river in 24 hours, meaning that containment or clean-up measures are introduced
late.
This project directly addresses the gap between screening result and confirmation by
demonstrating a technology with both the universal screening capability, ease of use and
speed required at the point of sample collection and the sensitivity and specificity typically
only seen in a laboratory.
As populations increase and age, the risks from water borne pathogens increase because
people are both living closer together and are less able to fight infections. We envisage that
with our technology, the technician running the screening assay today would be able to
confirm a species in a positive result and so no longer close public spaces unnecessarily,
confirm that action is required where there is a threat and be able to focus activity on those
cases where something needs to be done.